Central Bank Reputation and Fiscal Dominance.

The resurgence of inflation combined with high levels of government debt in developed economies raises questions about the commitment of governments to the current monetary policy regime, characterised by strongly independent central banks that target inflation. If financial markets believe there is an increased risk of switching to so-called "fiscal dominance", a situation where central banks passively monetise fiscal deficits, this could endanger the anchoring of inflation expectations that has helped smooth business cycles since the 1980s. Yet workhorse macroeconomic models typically assume that either the monetary policy regime is fixed and known by all, or that there are stochastic transitions between regimes that are perfectly observed by agents in the economy. This assumption is useful to maintain tractability of these models, but it is counterfactual: financial market participants do not perfectly observe the policy regime in place, but must make inferences about it based on observed government and central bank actions. The purpose of this study is to understand both this learning process and how a rational central banker would optimally manage their reputation in the face of shocks to the economy. To do this, I will enrich a standard New-Keynesian DSGE model with Bayesian learning dynamics in the private sector, and with a central bank that takes advantage of said learning dynamics to influence the beliefs of agents in the economy. Key questions that the model should be able to address are: Does the central banker want to be more "dovish" or "hawkish" when shocks hit the economy in order to shore up their reputation? Does the optimal response to fiscal shocks differ substantially to those of other demand or supply shocks? Can a delayed response to a fiscal shock rationalise part of the post-pandemic inflation surge?